Solid State Micro-Needle Array for the Treatment of Chronic Otitis Media with Effusion

Chronic otitis media with effusion (COME), the inflammation and accumulation of fluid
within the middle ear, is the most common cause of hearing impairment in children between
the ages of 2 and 6; potentially causing language delays, learning difficulties and behavioural
problems. In persistent cases it is primarily resolved by a surgical procedure that involves the
insertion of a grommet, necessitating an ENT surgeon, and a general anaesthetic. Audition
Therapeutics Ltd has developed an aeration device that will be accessible to a wider range of
children at the onset of COME, alleviate the costs and replace this need for grommet insertion
and general anaesthesia